Data Curation Service for DiRAC and IRIS

This document is in response to the invitation received by Professor Mark Wilkinson, Director of STFC’s DiRAC High Performance Computing Facility to bid to the URKI Call: ‘Digital Infrastructure: New Approaches to Skills or Software’. The original invitation to bid was sent to e-mail address [email].
This proposal sees the development of a prototype data curation service for DiRAC and IRIS communities, expanding on the existing service used by the VIRGO consortium. By maximising the ability for these communities to share data in a Findable, Accessible, Interoperable and Reusable (FAIR) way, new data discovery approaches will be realised, leading to improved scientific productivity.
This proposal is comprised of five key work packages which will be led by members of the DiRAC Technical Working Group. This sees the development of a single-pane-of-glass data curation facility which provides an entry point to the service and hosts static weblinks and DOIs.
A data cataloguing tool will be developed to enable communities to keep track of their data, to make their data searchable, and to be able to associate metadata with the data.
The proposal also considers net-zero implications for storage by developing and configuring software to enable reuse of old disk storage systems thus reducing the embodied CO2 associated with the purchase of new systems.
A user-centric tool for management of data in tape archives will also be developed providing a simple method for archiving and retrieval.
Finally, a strong emphasis is placed on data security, which will see the implementation of quantum-safe communications on a DRI system and the configuration of a software stack monitoring tool.